COPD is a dual hit disease

Context: Global burden of COPD
COPD is a leading cause of morbidity and mortality worldwide, with a predicted prevalence of 600 million patients by 2050. Growth in the burden of COPD is predicted to be the largest amongst women and in low-and-middle-income countries. The leading cause of COPD is tobacco use, though exposure to biomass smoke is an increasingly recognised contributor. Though UK smoking rates are declining, >10% of the population continue to smoke. Moreover, it is well established that the chronic inflammation which defines COPD, continues after smoking cessation. Lastly, COPD exacerbations are the second most common reason for acute hospital admissions in the UK, carrying a large socioeconomic impact for patients, the NHS and wider society. Despite this significant burden, to date we have no therapies which significantly alter the course of this debilitating disease.
Challenge: Macrophage dysfunction drives pathogenesis in COPD.
COPD is typified by persistent inflammation of the airways and destruction of the lung parenchyma, leading to progressive respiratory failure. Macrophage dysfunction is a major contributor to disease pathogenesis and progression in COPD, due to the cardinal role macrophages play in maintaining lung health, particularly via pathogen control. Macrophage numbers are increased in the airways of COPD patients and their numbers directly correlate with disease severity. Despite large numbers of these professional phagocytes, COPD is characterised by bacterial persistence and colonisation, leading to exacerbations and a failure to initiate inflammation resolution. This apparent disconnect is due, in part, to impaired macrophage phagocytosis of bacteria and apoptotic cells (efferocytosis). Critically, these defects have been demonstrated in both pulmonary resident alveolar macrophages (AM) and peripherally circulating monocyte-derived macrophages (MDM). As circulating monocytes infiltrate the inflamed lung in COPD, contributing to the total lung macrophage population, understanding the mechanisms for these defects in circulating cells not exposed to the inflamed niche and their contribution to disease pathogenesis, is of utmost importance.
Opportunity:
I have observed that both circulating MDM and AM from COPD donors have defects in oxidative metabolism which skews cells towards glycolysis and results in impaired macrophage effector functions. As the lung macrophage population in COPD contains high numbers of monocyte-derived AM, this shared bioenergetic profile has led me to hypothesise a two-hit model of inflammation in COPD. Hit 1: Disease-specific reprogramming of bone marrow (BM) haematopoietic cells leads to release of dysfunctional circulating monocytes, which infiltrate the inflamed lung. Hit two: When these monocytes infiltrate the lung, they encounter tissue specific cues and together with diseased resident pulmonary macrophages, amplify chronic inflammation rather than resolving it. To address this hypothesis, I aim to define
(1) where in the BM haematopoietic compartment these functional and metabolic defects in circulating monocytes are acquired
(2) how chronic pulmonary inflammation affects haematopoiesis
(3) how disease specific changes in both circulating and pulmonary macrophage populations are required for disease pathogenesis
Outcomes and Impact: Combining unbiased multi-modal omics with functional phenotyping and mechanistic murine studies, I aim to determine the relative contribution the inflamed niche and diseased circulating monocytes make to COPD pathogenesis and progression. Ultimately, this project will ascertain if rewiring the haematopoietic stem cell compartment to produce healthy monocytes could restore homeostasis to the inflamed COPD lung. The findings from this fellowship will be transformative for our understanding of this disease, with therapeutic implications for millions of COPD patients worldwide.